Structural Models of Wealth Inequality

Precautionary saving is a key driver of wealth inequality within models of the Bewley-Huggett-Aiyagari canon. However, models with savings rates calibrated solely to idiosyncratic income risk find it difficult to replicate the vast wealth inequality empirically observed in the United States. The research agenda proposed looks at methods to close this discrepancy, pertinently out of pocket medical expenditure